University of the West of England Bristol And The Bart Ingredients Co Limited

To embed a product and process improvement road map, creating a platform for innovation and growth in the UK and European herbs and spices markets.